Genetics of inflorescence architecture in wheat

Technical abstract
The objective of this project is to identify the genes and biological processes that regulate inflorescence architecture and development in wheat. Specifically, I will investigate an alternate form of floral structures in wheat, known as paired spikelets, which are characterized by the formation of two spikelets at a single node, rather than a typical single primary spikelet. This research will identify genes that coordinate two important yield components of inflorescence development: the differentiation and growth of spikelets and florets, and the rate of growth from the vegetative to reproductive transition until emergence of a mature inflorescence. The experimental approaches will combine use of advanced wheat genetic materials, including hexaploid and tetraploid wheat mutant TILLING populations, multi-parent mapping populations and a diverse panel of cultivated and wild wheat, with detailed phenotype and molecular investigation, including confocal microscopy and gene expression analysis of developing inflorescences. Following identification of genes that regulate inflorescence architecture and development, alleles that alter the function of these genes will be used to investigate the effect of modified inflorescence architecture and development on grain production. This research is timely and socially important as it will contribute to improved yields in wheat, which is vital given our need to develop traits that will increase productivity by 60-70% between 2010 and 2050 to sustainably feed the world’s growing population.